Recyclable polymer materials based on thermoreversible photocycloadditions.

There is a critical sustainability need to design new chemistry platforms that can be readily implemented to design crosslinked polymer materials that can be effectively healed, (re)processed and recycled. This project will aim to develop innovative concepts in chemistry and engineering. The investigation will focus on further developing a new chemistry platform, invented at the University of Warwick (UK-filed patent), to introduce light-based bonding and thermally triggered debonding into a wide range of polymer materials. The project will involve: (1) the synthesis of a library of thermoreversible small molecule building blocks to gain a mechanistic understanding and to fine-tune bonding/debonding parameters; (2) synthesis of monomer and crosslinker compounds for their incorporation into polymer materials and the characterisation thereof (incl. rheology); (3) exploring new application potential such as in recyclable resin-based 3D printing technologies.